The University of Essex and Hivedome Limited KTP 24_25 R2

To explore and implement applications of natural language processing in commodities trading software, enabling operators to interact with their data in a conversational manner.